Ultra-wideband Optical Fibre Transmission Systems

Using current technologies, optical networks' capacity will soon be exhausted, as internet traffic continues to increase exponentially, driven by high data-rate applications. New technologies will be needed to cost-effectively provide the required Terabit per second or Pentabit per second rates per fibre link that will be needed. In this PhD, scaling of the capacity of optical fibre transmission systems by several orders of magnitude will be achieved through the use of ultra-wideband signals. Optical amplifier technologies will be assessed, modelled and incorporated on the Gaussian noise together with nonlinear effects which distort signals include self- and cross-phase modulation and inter-channel stimulated Raman scattering. This will allow rapid assessment of the impact of fibre nonlinearity on signal quality, signal design and launch power optimisation. DSP and machine learning techniques will be developed and applied to mitigate nonlinear distortion in ultra-wideband transmission.